Solar Battery Hub: A Safe, Secure, Sustainable and Affordable Alternative to Diesel Generators

Nigeria has the world's largest energy access deficit with over 85 million people without access to energy. Current technological methods of bridging the energy access gap mainly revolve around the deployment of mini-grids and solar home systems. Mini-Grids fall short of solving this problem due to low utilisation rates and the high cost of establishing a distribution network, whilst solar home systems rarely meet the power requirement for productive energy use.

Key productive use cases such as SMEs, Agriculture, Health facilities and schools fall short of getting the right quality of electricity and, therefore rely heavily on petrol and diesel generators.

For example, in Nigeria:

* only 40% of hospitals have reliable electricity access, underscoring the limited electricity access in health facilities in the region.
* 34 million SMEs in Nigeria lack access to electricity, whilst the country spends over $20 billion on petrol and diesel costs for generators.
* 65% of Nigeria's schools need electricity, preventing the guarantee of technology-based education.
* 45% of farmers lack the electricity required to preserve their goods to reduce post-harvest losses in Nigeria.

The Solar-Battery Hub (SBH) project, building on previous funding from the Energy Catalyst fund, will explore the feasibility of solar-powered battery-swapping stations to replace the use of small diesel and petrol generators in Nigeria. A pilot SBH will be deployed within an urban community and exploratory research will be conducted within 4 use cases - SMEs (traders), Agriculture (Milling), Health Care and a School.

The project consortium partners CEE and PAM Africa will collaborate in understanding the likely user cases and the impact when compared to the other sources of electricity. Various battery chemistries will be explored to reduce costs and a secure battery tracking methodology shall be researched. Meanwhile IP developed during the project will be exploited and a thorough Cost Benefit Analysis will be produced.